Fertiliser

Biolite Technologies Ltd has developed a sustainable process for the treatment, detoxification and recycling of a range of materials resulting in the production of low cost agricultural and horticultural fertilisers, with significant environmental benefits.